N,N-Dimethyltryptamine (DMT) for Disorders of Consciousness

Context
Disorders of Consciousness (DoC) are among the most severe consequences of brain injury, that may follow, e.g., a cardiac arrest or severe head trauma. Although people with DoC may appear awake, they show minimal, inconsistent, or no signs of awareness or purposeful behaviour. These impairments of consciousness vary across a spectrum, and include the terms unresponsive wakefulness syndrome (UWS) and the minimally conscious state (MCS). Treatment options for people with DoC are extremely limited, and meaningful recovery is rare.
Our project aims to study two mechanisms as potential treatment targets for people with DoC: neural complexity, i.e., how rich and varied the brain's electrical activity is, and neuroplasticity, the brain’s ability to adapt and form new connections.
Theories of consciousness propose that conscious awareness depends on high neural complexity. Repeated studies have shown that neural complexity is high during normal wakefulness and low whenever consciousness is lost, e.g., under anaesthesia, during deep sleep, and in DoC. It is also thought that promoting neuroplasticity in DoC can help restore the important connections between different brain regions needed for conscious awareness.
Promisingly, recent research, including our own, has found that psychedelic compounds like N,N-Dimethyltryptamine (DMT) can increase both neural complexity and neuroplasticity. This raises the possibility that psychedelics could be used as a treatment for DoC. Furthermore, in computer simulations of brain activity in DoC, psychedelics restored neural complexity towards levels associated with normal conscious states. Recently, in a case study involving a patient with DoC, a single dose of a psychedelic led to measurable increases in both neural complexity and spontaneous behaviours.
Challenges
Encouraged by this previous research, our challenge is now to provide experimental evidence that psychedelic compounds can increase neural complexity and neuroplasticity in people with DoC and, potentially, increase conscious awareness.
Aims and objectives
We aim to test whether administration of intravenous DMT can improve awareness in people with DoC by targeting the two mechanisms:

Neural complexity, where we will test whether DMT increases the signal complexity of brain activity, recorded safely from the scalp using electroencephalography (EEG).
Neuroplasticity, where we will test whether DMT enhances neuroplasticity, measured using established proxy markers of plasticity in EEG recordings.

We will do this safely in 24 adults with DoC. We will also use a placebo (a “dummy” medication which has no effects) as a comparison. We will administer DMT and placebo in separate sessions while EEG is recorded. We will also assess behavioural signs of awareness before, during, and after administration using validated tests developed for use in brain-injured patients.
We have extensive experience caring for people with DoC and in the safe administration of psychedelics. We will work closely with carers and relatives of patients to deliver the research ethically, safely, and effectively.
Applications and benefits
There is an urgent unmet clinical need to improve outcomes for people with DoC. By providing the first rigorous mechanistic evidence for DMT in this group of patients, our study can:

Pave the way for DMT as a new class of non-invasive treatment for DoC
Increase our understanding of the neural mechanisms of impaired consciousness
Provide safety and feasibility data, informing the design of future clinical trials.

Our results will be made openly available and communicated to patients’ families and carers, clinicians, researchers, policymakers, and the public.